University of Southampton and Merck Chemicals Limited

To develop mechanical/vibrational energy harvesting devices based on low cost, environment friendly materials. Integrated into nanoscale systems to form self-powered devices, the devices are a potential game-changer for personal power generation.